NNSC

Base Chemicals proposes to develop a novel castable polymetric material for the manufacture of jigs, shapes and tools to meet the needs of the automotive, marine, aerospace, renewable energy and industrial applications. These material will have good temperature resistence, remaining stable and retainnig their form at elevated temperatures. The work will not only cover formulation but also optimisation of the process route.